Constraining early universe models using small scale data

Using cosmological perturbation theory beyond linear order,
the student will derive and study higher order observables. These
observables will be designed to allow to include in particular
observational data from small scales. The student will study these
observables both using analytical and numerical methods.